MRC IAA 2021 University of Sheffield

Technical abstract
The MRC Impact Acceleration Accounts is a key part of MRC's translational research strategy and provides annual awards to institutions to flexibly support a portfolio of translational research projects. MRC IAA is designed to accelerate the transition from discovery research to viable translational projects by supporting preliminary studies to establish proof-of-concept and to rapidly de-risk projects across the whole translational pathway so that they become competitive for substantial funding for development.